UltraKids Club

UltraKids World is a platform which allows children to play missions, undertake stories and overcome challenges enroute to becoming the best that they can be. The platform is a gamified, with tasks which encourage entrepreneurial thinking while supporting the core areas of learning in school. The platform will be designed to be fun, engaging and also allow for the development of communication and relationships between the child and caregivers.